University of the West of Scotland and Peak Scientific Instruments Limited

To embed proton exchange membrane electrolyser design capability and develop an in-house hydrogen cell for use in the range of Hydrogen generator